The potential of automated reasoning tools to assist the working mathematician

Most of the recently proved important mathematical theorems have proofs of several hundreds of pages and cannot be reliably verified by referees. In this context, developing a user-friendly, formal, proof assistant, where everyone can check a proof of his result, becomes vital for the future of mathematics. There exist several proof assistants, such as Isabelle, HOL, Coq, etc., but they are currently unattractive for working mathematicians. As a result, libraries of formalized mathematical results are not sufficiently rich to formalize most serious mathematical results, and, more importantly, developers of these proof assistants do not have sufficient feedback from mathematicians.In this project, we aim to formalize the theory of convex analysis and optimization in Isabelle, which is one of the areas of expertise of the VR. This will significantly improve Isabelle's library, since convex optimization techniques are currently one of the central techniques for addressing optimization problems in mathematics and applications, and will form the basis for further important mathematical formalisations. More importantly, we aim to provide detailed feedback to Isabelle and Proof General developers, describing what should be improved in the system to make it more attractive to mathematicians. Building on this critique, we will revise the documentation of Isabelle, and its Proof General interface, to produce versions targeted at working mathematicians.

Potential impact
Who will benefit from this research? The beneficiaries will be users of interactive proof systems, especially Isabelle and Proof General, as discussed in the Academic Beneficiaries section. How will they benefit from this research? These tools will be improved to make them better suited to support mathematical research. In particular, there will be a new library, more targeted documentation and feedback and recommendations for further improvements. What will be done to ensure that they have the opportunity to benefit from this research? These deliverables will be developed in close consultation with both the Isabelle and Proof General developers and user communities in order to maximise their impact. Soundings will also be taken amongst a small, local community of mathematicians interested in the use of automated proof tools within mathematics. Consultation will be by both face to face and electronic communication. There will be visits to the key labs: Cambridge, Munich and Birmingham, plus a presentation at a relevant conference or workshop and a journal paper. We hope that the library and revised documentation will be circulated with the standard Isabelle release.